Extracellular vesicle-mediated regulation of B cell responses in autoimmune diabetic model

"Over 80 different autoimmune diseases (AD) have been described, including rheumatoid arthritis, multiple sclerosis, type I diabetes, and systemic lupus erythematosus. Their overall prevalence is approximately 8-10% of the population, presenting debilitating symptoms in patients and a significant economic burden - in a single year the EU spends around $US13 billion on AD therapeutics . Response to current therapies is hugely variable across patients and AD incidence is increasing worldwide , highlighting the need to develop novel, targeted therapies.
The role of B lymphocytes in the development and progression of AD is well-established. Numerous therapies have aimed to deplete B cells or alter B cell function, with varying levels of success . However, in some patients B cell depletion therapies have caused worsening of symptoms or the onset of new autoimmune diseases . Over the last decade, our understanding of a suppressive B cell subset termed regulatory B cells (Breg) has improved and a number of studies have shown that AD patients bear lower frequencies of Bregs . Pre-clinical studies have shown that adoptive transfer of Bregs can prevent or alleviate symptoms in experimental models of AD, including arthritis and SLE . Due to cell availability, viability and cost, B cell-based therapies have remained a challenge and our focus has turned to inducing Breg responses in patients. Transfer of mesenchymal stromal cells (MSCs) has shown promising therapeutic potential by suppressing B cell mediated immune responses and increasing IL-10 positive Breg populations . MSC transfer has resulted in significant improvement in murine AD models of experimental autoimmune uveoretinitis, collagen-induced arthritis, and systemic sclerosis.
The therapeutic potential of MSCs has been attributed to their secreted factors, specifically extracellular vesicles (EVs) . MSC-EVs have a higher safety profile, lower immunogenicity, and better ability to cross biological barriers than MSCs . They are also relatively easy to expand, isolate and store, presenting an untapped opportunity to exploit these properties for clinical use.
Over the past decade, numerous studies have reported immuno-modulatory functions of MSCs, including their ability to limit NK cell proliferation, dendritic cell maturation, and T cell activation . However, our knowledge of MSC immunomodulation on B cells is still limited , despite their central role in autoimmune disease progression. Similarly, the capacity of MSC-EVs to induce immunoregulation is established; MSC-EVs delay the onset of type I diabetes and prevent experimental autoimmune uveoretinitis in murine models . However, the mechanisms of action, specific biomarkers, and effects on B cell populations and B cell-mediated disease progression remain uncharacterised.
Despite increased interest in EVs over the last decade, their effect on B cells is still uncharacterised, particularly for cellular processes directly leading to autoimmunity including antigen presentation and autoantibody secretion. Additionally, MSC-EVs remain uncharacterised in the context of autoimmune inflammation (licencing). We hypothesise that proinflammatory priming of MSCs will enhance the immunomodulatory effects of their secreted EVs on B cells.
Aim: Define the role of mesenchymal stem cell-derived extracellular vesicles (EVs) in the regulation of B cell immune responses and analyse how this changes in an inflammatory microenvironment."